cybersecurity rcl

Software development business requiring consulting advice in order to ensure basic security was in place to allow for bidding of government work and becoming cyber essentials accredited.